Strategic Drive for Low Emissions Commercial Vehicles

The project will be placing 20 plug-in hybrid electric (PHEV) Ford Transit customs into London during mid-2017. These vehicles will be an advanced proof of concept fleet aimed at evaluating the performance of the Hybrid in a commercial vehicle platform over a range of inner city operations with a range of operators. The projects outputs will allow confirm the air quality, CO2 benefits and operating costs from using the plug-in hybrid in the inner city environment. The project will support the optimisation of the hybrid systems allowing fine tuning to component sizing and systems balances via real world feedback. This is a strategically important project that will move the bench mark for commercial vehicle emissions and provide a technology path that offers zero emissions capability combined with excellent vehicle utility and an affordable cost model.